Using AI to overcome data silos and improve data interoperability in the built environment

TrackCarbon is a developer of a cloud-based sustainability data management software, which uses Artificial Intelligence to harness data for the Built Environment in order to assist stakeholders with information for better decision-making; namely cost savings and energy efficiency. We seek to overcome the problem of data fragmentation and silos in the built environment via an IoT solution. This IoT solution seeks to reduce the time spent collating, verifying, cleaning, and analysing data, while also reducing the need for multiple stakeholders currently required to produce data for sustainability performance monitoring and reporting. This software provides an end-to-end solution for managing Greenhouse gas accounting, disclosure, net-zero targets and the climate change risk reporting.

TrackCarbon's software was built on the premise that similar to the finance function within an organisation, sustainability and climate impact data should be managed so that it is auditable, complete and transparent.